Forecasting biodiversity losses in Wallacea from ecological and evolutionary patterns and processes.

Potential impact
Developing management options that can mitigate against the potential loss of Wallacea's incredibly high levels of biodiversity and endemism is vital - not only for preserving the highly unique evolutionary lineages there, but also for protecting the many ecosystem services that biodiversity provides within the region. This project focuses on the co-development of models of the historical, contemporary, and future drivers of Wallacea's unique taxa. The project can result in a number of important impacts and we will put in place mechanisms such that these impacts can be delivered during and after this particular project has ended.

Development need for a new modelling approach: Many organisations and individuals working across a broad range of sectors can benefit from an increased understanding of how best to protect biodiversity in Wallacea. Sectors that can benefit include tourism, especially the rapidly growing ecotourism sector, agriculture and agroforestry (for example, pollination and pest control services are much better delivered by a rich and healthy natural biota), and organisations tasked with conservation management (e.g. National Parks, conservation NGO's and provincial governments). They will all benefit by being able to co-develop and apply the novel spatial planning tool ForeWall that will be produced during this project.

Our soil microbial research has further potential benefits to several industries, including biotechnology companies, interested in the physiology and ecology of microorganisms. For example, this project will contribute significantly to understanding of the spatial distribution of archaeal and bacterial nitrifiers, including recently discovered Comammox organisms, for which metabolism understanding is still at its infancy. Greater understanding of their distribution and associated trials of cultivation may lead on a longer-term basis to the discovery of novel genes and gene products, with potential economic impact for pharmaceutical and biotechnological industries.

Furthermore, our project is designed to facilitate development of the scientific capabilities of Indonesian ecologists and evolutionary biologists in a way that can provide lasting benefits to the academic community itself as well as to a range of stakeholders that can benefit from stronger local expertise in spatial ecology and evolutionary biology, in particular in the application of models to inform policies aimed at balancing the competing needs of different sectors for land use. Specifically, we will provide two training courses to Indonesian participants (both available for up to 20 participants). One will be focused on connectivity and spatial population modelling and will draw on successful previous courses that we have run in Europe, North and South America and in China. The second will focus on the application of phylogenetic analyses.

Impacts outside of Wallacea: While this project focuses on Wallacea, the functionality in ForeWall can have utility in many other regions. Comparing spatial prioritisation of areas for protected status when they are gained using a model such as ForeWall with those delivered using existing methods will be of substantial interest in any region where there has been substantial diversification. As such a wide community of organisations with interests in protecting biodiversity are likely to benefit from the availability of the ForeWall software. As well as a paper presenting ForeWall, we will run workshops introducing the software at major international conferences to potentially include, ESEB, IALE and SCB. IALE and SCB are both particularly good venues for publicising the availability of the software to a mixed audience of both academics and conservation organisations or spatial planners.